AIGait: AI-empowered Wearable Technologies for Gait Training and Assessment

This project aims to develop an AI-empowered wearable application for gait training and assessment, which will provide personalised feedback and support to clinicians and users. The project focuses on people who require gait training, i.e. people with health conditions that can lead to difficulties with walking. The research will develop an understanding of the factors that affect their walking patterns related to the conditions and develop computational algorithms and a decision support system to assist and assess their gait training using wearable technologies. A long-term asymmetrical gait pattern can cause an uneven gait pattern, loss of bone density in the affected lower limb, and an increased risk of falls, musculoskeletal degenerative changes, and pain in the unaffected limb. This project will focus on analysing and assessing gait, balance and symmetries, and investigate the association of gait patterns with the related condition's progression and the efficacy of its clinical interventions or treatments. The potential of the project is huge in empowering both clinicians and users to better understand the rehabilitation outcomes and better manage the conditions. This will support and enhance current standard clinical practice, reduce clinical visits, improve quality of life, and lower healthcare costs. This project is built on the existing research projects related to gait analysis and the successful candidate will be working with clinical collaborators. The expected outcome of this project will be a set of computational algorithms for the AIGait system, and high-quality research papers will be generated from the research. The project allies to the following subject areas: Computer Sciences, Engineering, Computer Sciences and Technologies. Applicants with 2:1 above first degree from related subjects are encouraged to apply.